A Programme for ALS Care in Europe (ALS-CarE)

Amyotrophic Lateral Sclerosis (ALS) is a progressive neurodegenerative disease that strikes in the prime of life. There are currently no effective disease modifying therapies for ALS and death usually occurs within 3 years of symptom onset. Management is palliative and is aimed at maximising quality of life and minimising the burden of disease. The complexity and rapidly progressive nature of ALS requires a responsive multidisciplinary care system that that is built on reliable disease staging and evidence based symptom management.

The purpose of ALS-CarE is to incorporate detailed clinical information drawn from population based sources into a responsive care programme. A standardised staging system will be validated, and quality of life and patient experiences will be measured and management optimised across disease stages from diagnosis to end of life. Health economic analysis will identify key differences in resource utilisation and will be useful for pharmaco-economic analyses of new therapeutics. The completed project will provide a user-friendly best practice framework for ALS that can be modified for management of other neurodegenerative diseases.

Potential impact
For an Impact Summary relating to societal and economic impacts, please see the attached document "Pathways to Impact". This is a summary of the Academic Impact.

Although our partners come from six countries with very different health care systems and different cultures, all are members of a highly successful European ALS Consortium (ENCALS), with extensive existing collaborations in basic, translational and clinical aspects of ALS. The strength of this application, underpinned by our collective experience as key European ALS clinician scientists and healthcare researchers, gives us a unique opportunity to study and learn, both from the common elements and the differences between our systems and our services. The benefits of this proposal are further enhanced by existing support provided by the Health Research Board in Ireland to ALS-CarE Partner 1 (Dublin). Thanks to the work already undertaken within this three-year project, much of the infrastructure and methodological approaches needed for ALS-CarE are currently under development and will be readily available to the ALS-CarE consortium at the start of the project, thus expediting the research programme. The outcome will provide an expert-led evidence-based and user-friendly protocol for management of ALS in Europe that can also operate as a guide and
educational tool for non-specialist services and voluntary groups providing care for ALS. Moreover, on completion, the entire programme will be available for adaptation to other neurodegenerative conditions such as Alzheimer's Disease, Parkinson's Disease and frontotemporal dementia.

In order to establish a metric by which care can be measured from a health economic perspective, a strong focus will be placed on the components of the care matrix that are considered most useful by the users (patients and families). This will be achieved by integrating the outcome of a qualitative project currently funded by the Irish Health Research Board to examine user attitudes towards ALS care with the care matrix. As part of this process, patients and carers, (including international stakeholder organizations such as PatientslikeMe http://www.patientslikeme.com/research) will be provided with an opportunity to comment extensively on the usefulness of the care programme, yielding qualitative data that will be analysed to identify core themes that can be incorporated into existing and novel health economic tools.

ALS-CarE will seek regular advice through the Executive Board from eminent Health Services Researchers and Health Economists assembled in the Scientific Advisory Board (SAB) and stakeholders in the Stakeholder Platform. The SAB will provide expert advice on the content, quality of the deliverables, ethical issues, general philosophy and direction of the project, corrective measures in the content of the work if necessary and the dissemination and exploitation of project results. The SAB will be chaired by Dr. Brian Dickie from MNDA. The Consortium has obtained full commitment from ALS patient organisations from all participating countries.

Knowledge exchange within the consortium will be facilitated by yearly consortium meetings and an exchange program. Once every year a consortium meeting will be organised. During this meeting all the partners will discuss the project progress and will exchange other relevant knowledge in their field. For the last consortium meeting representatives of all national funding agencies and policy bodies will be invited to share the final results of the project. The ALSCarE consortium acknowledges that training of young researchers and mobility within the consortium will be beneficial for maximal knowledge transfer. Therefore, all consortium partners will exchange three of their (PhD) students and/or postdoctoral researchers for 2 - 4 months during the duration of this project. The aim will be to exchange knowledge of the main research techniques between different consortium members.